LED characterization for calibration purposes

As with any other analytical technique, Raman devices must be calibrated to ensure data accuracy and reproducibility. Using standardised and agreed calibration protocols improves the assurance of measurements and the confidence level of any measurement done with the relevant device. For Raman, calibrations are divided into two main blocks, the one regarding the x-axis (wavelength calibration) and the y-axis calibration (intensity) are managed separately. There are two types of intensity correction for Raman devices: absolute intensity correction and relative intensity correction.

The absolute intensity correction of Raman spectra is rare as it is extremely complicated to calculate, as many factors affect the values and require calibration of the device with a fully characterise irradiance source and the knowledge of sample cross-section of a given sample at the precise laser wavelength, used for irradiation. This makes complicated and limited use of absolute values. A compromise was found by the Raman community by using a relative intensity calibration of the y-axis. this approach provides a measurement of the instrument response based on an external known signal (e.g. a fluorescence irradiance), which is associated with a mathematical function. This function then serves to correct the sample spectrum to the true relative Raman intensity. This method was published and assumed by organisations like NIST that commercialised for many years, certified reference materials for this purpose.

Unfortunately, the number of available samples, their accessibility and the individual cost make these reference materials of limited access by the Raman users and device manufacturers.

ELODIZ has developed a technique based on LEDs that can provide the broad Raman community with a new source of reference materials for y-axis relative intensity correction that is accurate, reproducible, and easily accessible to the community, The association of ELODIZ with NPL supports the full characterisation, verification and validation of these light sources and its intended use as reference materials.